Modelling the Radiolytic Corrosion of Nuclear Fuel

Nuclear energy plays an important role in providing clean sustainable energy, mitigating the risk of climate change. Despite safety concerns, growing consensus sees the long-term storage of spent nuclear fuel in deep-underground repositories.

Dissociation of water, caused by nuclear radiation, occurs when groundwater interacts with nuclear fuel. This produces reactive oxygen species that cause oxidation of the fuel, and the release of soluble species and radionuclides into the environment, posing a threat to the ecosystem.

The project will employ computer modelling to investigate the nuclear fuel - water interface, to improve our ability to predict its long-term behavior.